LIMB Health - Limb Impedance of Muscle for Better Health

Disorders of nerve and muscle, including age-related muscle loss, cause significant morbidity and mortality. Identifying disease and monitoring its course are crucial if interventions are to be instigated in a timely manner.

Electrical impedance spectroscopy is a simple, non-invasive means of assessing muscle health in which a tiny, imperceptible electrical current is passed through the muscle. We have developed a novel approach to which enables assessment of muscle architecture in greater detail than previously possible.

In this project we will collect data serially from both healthy volunteers and patients with different nerve and muscle disorders over time. We will develop automated algorithms for identifying different types of pathology. We will harness a data-driven, personalised signature feature that can be followed in a patient during the course of their illness.